Production of affordable reusable face masks

Affordable FFP3 face mask with a reusable filter manufactured in the UK using modern production methods with mass production capability built into the design. Enabling better use if resources to enable both supply and sustainability.

With the extension of this project the face mask will have a changeable seal and be covered under more protection categories FFP3,FFP2, FFP1 face mask or face covering due to the developing COVID situation and associated legislation. The extra seal will mean that the masks can be fitted better to a range of face shapes accommodating for gender and ethnic groups. There is also the addition of a strap that has anti bacterial properties, made from the same material as the seal. We are also developing the filter system to be more environmentally friendly.